Ka-band Tracking VSAT Antenna for Satellite Communications on the Move

The past year has seen the launch of several new-generation Ka-band satellites (including
Avanti's Hylas and Eutelsat's Ka-Sat in Europe) which provide a significant increase in
capacity for broadband users in regions beyond the reach of current terrestrial systems. These
satellites are part of a trend towards the availability of Ka-band globally, with some 60 Kaband
satellites either already in orbit or scheduled to be launched by 2014.
In addition to the uplift this will give to the satellite delivered broadband sector this also
represents a significant opportunity for the mobile satcom sector, and UK-based mobile
satellite provider Inmarsat is already involved in the procurement of a fleet of Ka-band
satellites for mobile use.
For some years Hollycroft Associates has been actively involved in the development of
satellite delivered broadband to high speed trains in Europe and has identified the need for a
low-cost, high-throughput terminal for use in a mobile environment that can take advantage of
the availability of lower cost Ka-band capacity. As yet there are no such terminals available in
the commercial market and consequently Hollycroft Associates proposes to develop a
complete terminal design which draws on individual subsystem capabilities available in the
UK and which could be readily developed into a commercial product. This would re-establish
a UK satellite terminal capability, opening up opportunities for export in the mobile ground
terminal sector.
We have already undertaken a brief three-month feasibility study and have identified a small
group of UK companies that could work together in the supply chain to bring an appropriate
product to market. Whilst some internal development funding will be available from
Hollycroft Associates and from these companies, there would also be a need for some external
funding and thus a proof of market is the essential next step in securing this external funding.